Sports textile innovation

Sport textiles are increasing in demand not only for designs but also for functionality not just by professionals, as the general population is taking up more sports. Our innovation is combining comfortable designs with functional properties to support sports. Designs and materials are unique and ideas are taken from science to provide innovative inventions that are very different to the competition. The work in this concept will provide a new era of sports wear.